Greening the tea: Ecolabelling and the shaping of conservation people and landscapes in Uganda

The project analyses how eco-labelling tea shapes people into conservation stewards whole beliefs and actions support biodiversity past protected areas, and how power relations mediate such outcomes.